Development and Evaluation of Sustainable Technologies for Flexible Operation of Conventional Power Plants.

The increasing amounts of renewable energy present on the national grid reduce C02 emissions caused by electrical power but they fit into an electrical grid designed for fossil fuels. Fossil fuels can be turned on and off at will and so are very good at matching variations in load. Renewable energy in the form of wind turbines is more variable (although that variability is much more predictable than most people think) and there is a need for existing power plants to operate much more flexibly to accommodate the changing power output from wind, tidal and solar power.

This work brings together five leading Universities in the UK and a number of industrial partners to make conventional power plants more flexible. The research covers a wide range of activities from detailed analysis of power station parts to determine how they will respond to large changes in load all the way up to modelling of the UK electrical network on a national level which informs us as to the load changes which conventional power plants will need to supply.

The research work is divided up into a number of "workpackages" for which each University is responsible together they contribute to four major themes in the proposal: Maintaining Plant Efficiency, Improving Plant Flexibility, Increasing Fuel Flexibility and Delivering Sustainability.

Cambridge University will be conducting research into wet steam methods. Water is used as the working fluid in power plant as it has excellent heat transfer properties. However in the cold end of power extraction turbine the steam starts to condense into water and droplets form this is especially a problem at part load. The work at Cambridge will allow this process to be predicted better and lead to better designs.

Durham University will contribute two different work packages: modelling work of the entire UK power system and the introduction of the world's first dynamically controlled clearance seal. The modelling work will enable the requirements for plant flexibility to be determined accurately. The dynamic seal developed in conjunction with a major UK manufacturer will allow the turbine to maintain performance as the load varies.

Oxford University - Improved Heat Transfer Methods for Turbine Design. The output from this work will be a highly accurate coupled fluid flow and heat transfer calculations that will enable designers to better predict the thermal transients inside power stations.

Leeds and Edinburgh University will lead work on increasing the use of biomass fuels. The modelling work at Leeds will allow plant operators to devise suitable measures to minimise the environmental impact of burning biomass.

Leeds and Edinburgh University will contribute the development of a Virtual Power Plant Simulation Tool This work acts as a bridge between the different project partners as inputs from the models produced at Durham, Cambridge, Oxford and Leeds are combined. This tool based on the latest research findings can be used to optimize transient operations such as fast start-up and load following as wind turbine output varies.

Potential impact
The organisations that will benefit from this research include: academics, industry and the general public.

Academics will benefit from the production of high quality scholarly output, presented on the project website, at leading international conferences and in archived journal publications. The integrated nature of the consortium means that outputs will be produced that bring together traditionally disparate areas of research as well as advancing the state of the art in areas such as biomass combustion.

Industry will be benefit from the tools, technology and techniques that are produced from the consortium. This proposal has a significant number of industrial partners ranging from power station equipment manufacturers (Alstom Power), though software suppliers (ANSYS UK) to power station operators (SSE) to network operators (National Grid) and engineering consultants (SKM (Europe). These industrial partners who have been involved in the proposal since its formation will guide the outputs and ensure they are immediately applicable. This research will also produce a number of highly trained researchers who will depart to work outside the University sector transferring know-how and skills to the private sector.

Finally the general public will benefit as at the end of this research program CO2 emissions will be reduced during flexible operation and a key barrier to enabling more renewable energy onto the UK electrical grid will have been overcome.